Heterogeneity in Macroeconomic Expectations: Theory, Evidence, and Implications

My research project aims to uncover narratives the public holds about the macroeconomy and how they perceive monetary policy communication.